University of Bradford and Natures Laboratory Limited

To use Green Technologies to refine propolis while maintaining high flavonoid levels. To develop propolis activity factor and utilise it to tailor product